X-Mag - Enhancing XR For Live and Broadcast Audiences

This project extends the boundaries of what XR can deliver to both live and broadcast audiences by developing a cost-effective new hardware solution and workflow to integrate filmed and virtual content in a seamless way by solving an existing technical challenge.

Currently positioning of large screens at events has to be away from any cameras filming the event both for a live audience and for audiences watching live streamed content. We have developed a solution that can solve that problem and unlock the creative potential for video and immersive technology for live audiences and those at home.